Proof of Claim (PoC): A human-in-the-loop AI based solution for semantic information integrity

This project aims at providing an innovative solution to the grand challenge we are facing in many application areas of our modern society: how to detect false information that can have negative social impacts -- fake news and online frauds as two typical examples. Another side of the challenge is how to protect true information from honest people and organisations, who are often negatively impacted by false information provided by other people and organisations such as dishonest competitors, biased or incapable news reporters, fraudsters, and criminals. This problem is not new, but so far we are not winning the fight against false information, e.g., fake news and online frauds remain biggest challenges our society is suffering from. The project addresses the problem by introducing a new theoretical concept called "Proof of Claim" and apply the human-in-the-loop AI technologies to design a new technical framework that can protect true information and detect false information more effectively. It does not only depend on technologies, but also has an embedded mechanism to engage with and incentivise human users who are information consumers and beneficiaries of the proposed framework. It allows humans and machines to work seamlessly together to overcome problems existing solutions have.